SEDarc Post-Doctoral Fellowship 2024 - Victoria Lister

The aims of this fellowship are to develop and extend the impact of the fellow's PhD research on voyeurism through (1) disseminating findings to key stakeholders, policymakers, and practitioners, and (2) building networks of national and international collaborators. This fellowship will provide the fellow with an opportunity to (3) produce numerous PhD-related publications, and (4) learn new research methodologies to support the development of a post-doctoral fellowship funding application. Fulfilment of these aims will enable the fellow to strengthen and extend their network of professional contacts internationally, improve research skills and understanding of user organisations, and establish a strong research track record for success.

To achieve aims 1 and 2, a free-to-attend one-day impact and engagement event will be organised, inviting multidisciplinary professionals whose work intersects with voyeurism (i.e., academics, policymakers, and practitioners). At this event, the fellow will provide a keynote lecture about voyeurism and the concerns around its definition as highlighted by her PhD research. Breakout sessions with additional invited speakers and networking sessions will be facilitated where delegates will engage in a World Café event regarding contemporary issues surrounding voyeurism. This impact event will reframe how professionals in the field view and define voyeurism—using findings from the fellow's thesis—to kickstart conversations relevant to policy and practice.

The fellow will also attend and present at two conferences: the National Organisation for the Treatment of Abuse annual conference (UK) and the International Association for the Treatment of Sexual Offenders bi-annual conference (Poland). Both conferences are renowned in the field of sexual offending and attract delegates globally including academics, practitioners, and policymakers. These conferences will be used to disseminate the fellow's findings among a diverse audience, allowing opportunities to build networks of global collaborators.

To achieve aim 3, publications from the fellow's PhD will be submitted during the fellowship: (1) the final empirical study of the fellow's PhD thesis highlighting key characteristics associated with voyeurism will be revised for publication, and (2) the general discussion from the fellow's PhD thesis will be developed and written up as a commentary paper for a high impact journal. This is likely to be a pivotal publication for the field; highlighting concerns about the definition of voyeurism and the discrepancies between how it is viewed and reported on by academics, practitioners, and in legislation.

To achieve aim 4, the fellow will visit the Centre for Forensic Behavioural Science (CFBS) at Swinburne University of Technology for four weeks. During this visit, the fellow will hold a dissemination event for academics, policymakers, and practitioners in Australia and New Zealand where the fellow's findings will be presented. This will ensure dissemination of the findings beyond Europe (aim 1) and international network development for future collaboration (aim 2). The fellow will also learn new research methodologies, such as case and court file reviews and data linkage approaches, in which the CFBS has extensive expertise. Such methodologies are specifically applicable to less commonly occurring offences, such as voyeurism, and will be extremely valuable for the fellow's future research. This research visit will also allow the fellow to scope out the possibility of qualitative research in Australia in the future. Utilising the skills and techniques learnt, the fellow will develop a strong research proposal, identify post-doctoral funding, and prepare applications for these to kickstart a career in academia.